Anti-viral Heated Smart Textile for Reusable Face Mask (AVID)

Development of a smart textile material that enables face masks and other PPE to be used for extended periods of time and enable multiple and safe re-use.

Facemasks will be approved to relevant CE standards with wireless charging capability which simultaneously enables a safe and easy to use mask sanitisation process.